Dynamics of Run and Tumble Particles

The Asymmetric Simple Exclusion Process (ASEP) is a paradigm of nonequilibrium statistical mechanics due to the flexibility of the model and its rich phenomenology. One variant of the model is "run and tumble" dynamics, which provides a qualitative model of bacterial movement: particles hop stochastically on a (1D) lattice, and may reverse their direction of hopping after a tumbling event. This is subject to the constraint that particles cannot move through one another. In a recent paper by Slowman, Evans, and Blythe, the steady state for a system of two run and tumble particles was found. The current project aims to further the analysis to the temporal dynamics.